Contribution of variants in non-protein coding regions of the genome to human health and disease

The aim of this project is to reveal the contribution of variants in the non-coding regions of the genome to human genetic disorders.

Objectives and methods:
1. Understanding the landscape of variability of the regulome: The student will define 'regulomes' for a range of human tissues by integrating publicly available epigenomic, regulatory, and transcriptomic data. Then areas of the these regulomes that are most depleted for genetic variations in the humans will be ranked using population variant frequencies and integrated with evolutionary conservation data. We hypothesise that this will predict regions of the regulomes enriched for disease-causing variants in patients.

2. Identifying human disease-causing variants in the regulome: The student will interrogate whole genome databases from patients (e.g. the 100,000 Genomes project) to identify variants within the critical regions of the regulome curated in Objective 1. Correlations with clinical features, information from the segregation of the variants within families and the predicted/known functions of the regulatory region will be used to prioritise the variants that are highly likely to be responsible for the patients' diseases.

3. Studying the functional impact of disease-causing regulatory variants: Depending on the predicted impact of the variant, targeted (e.g. QPCR) or high-throughput (e.g. RNASeq, Hi-C, dropSeq) assays will be performed either using patient samples or cell lines. This will allow functional interrogation of the variants. Finally these results will be linked back with the clinical data.

Outcome: We expect this project to make major contributions to our understanding of the role of variants in the non-coding genome on human health and disease. The project is expected to result in high-impact publication(s).